Defining the role of inflammatory bone marrow stroma upon acute lymphoblastic leukaemia response to T cell immunotherapy

Some people with leukaemia can be cured with a new treatment called chimeric antigen receptor T cells (shortened to ‘CAR-T’). CAR-T therapy works by modifying a patient’s own immune cells (called T cells) to display a CAR on their surface which the cell uses to detect leukaemia. CAR-T cells are then infused into the patient where they seek out and destroy the cancerous cells. Although the treatment usually works well initially, the leukaemia can return because the CAR-T stop working. If we could fix this problem, CAR-T would have a better chance of curing the patient.
For CAR-T cells to work, they must find the leukaemia in the bone marrow. The bone marrow is a very complex organ, with blood-forming cells as well as other cells that provide a supporting function. We have found that leukaemia causes inflammation in the bone marrow, especially in these supporting-type cells. It is possible that some of these inflammatory changes may stop the CAR-T from working.
In this proposal, I will seek to better understand how bone marrow inflammation arises and how it affects CAR-T cells. First, using a model of CAR-T treatment of leukaemia in mice, I will identify how bone marrow inflammation arises and then assess how it affects the CAR-T cells. Second, I will analyse microscopic images of bone marrow to understand where CAR-T cells are located and with which kinds of cells they interact. In these experiments, I will work with mathematicians to measure theses interactions accurately and to identify those which are of most interest. Third, I will use a test tube model of human bone marrow (called an ‘organoid’) to test possible ways in which CAR-T function can be preserved better. In this way, I hope to create a pipeline for the design of new CAR-T based therapies that can be used in further research. I also hope to work with patients to find innovative ways of communicating these ideas and their relevance to individuals with blood cancer and the wider public.